MoHoA - Modern Heritage in the Anthropocene

This application seeks support for two expert meetings and other participatory events for MoHoA partners and affiliates from the Global South to coincide with and enable their attendance at the MoHoA conference titled 'Modern Heritage and the Anthropocene', organised by The Bartlett School of Architecture (UCL), The School of Architecture at Liverpool University, and the University of Cape Town.

The two expert meetings will be held immediately before and after the conference to capitalise on and maximise the opportunities afforded by such an ambitious one-off event. Combined with associated UK site visits and meetings, the expert meetings will provide a unique and timely opportunity to bring together academics, practitioners, and other related professionals and stakeholders from different disciplines to strengthen global research networks engaged with decolonising, decentring, and reframing modern heritage and contribute to the completion of the Cape Town Document on Modern Heritage. This seminal document will be formally presentation to UNESCO after the conference at the second expert meeting on 29 October 2022.

Research networking activities will take place during two one-day expert meetings addressing specific topics related to MoHoA's agenda including the finalisation of the Cape Town Document on Modern Heritage, as well as specific site visits / tours of partner institutions in the UK. This application will allow up to 12 international partners from the Global South to engage meaningfully with a wide range of UK participants, professionals, and organisations, including universities, museums, galleries, National Trust, and Historic England, Scotland and Wales. This process will be documented in an edited open-access book and, together with MoHoA's wider activities, compiled into a series of freely available teaching materials on MoHoA's website.

MoHoA's conception coincided with the 20th anniversary of the Modern Heritage Programme, jointly initiated by UNESCO, ICOMOS, and DOCOMOMO in 2001, presenting a timely and important opportunity to reflect on the transformative cultural experiences and global consequences of the recent past that heralded the dawn of the Anthropocene and its impacts on society, culture, climate, and the planet.

Since its inception, MoHoA has successfully attracted funding for discrete activities and developed a strong research network that engaged hundreds of participants across four thematic workshops with key partners including the Africa World Heritage Fund (AWHF), UNESCO, ICOMOS, ICCROM, IUCN, the Swahilipot East Africa Heritage Hub and the Getty Conservation Institute. It also hosted an international (online) conference at the University of Cape Town in Sept 2021 with over 50 papers presented.

The initial phase of MoHoA was conceived within an African frame for two reasons. Firstly, the continent has been uniquely marginalised by current conceptualisations of 'modern' within heritage discourses. (Africa has just 89 cultural UNESCO World Heritage sites (less than Italy and Spain combined), compared with Europe's 439, and only one of these is exclusively categorised as 'modern heritage' - Asmara: A Modernist African City, the former Italian colonial city and capital of Eritrea). Secondly, Africa will experience the highest rates of urbanisation over the next 30 years.

The heritage of our recent past therefore possesses the paradox of being of modernity and yet existentially threatened by its consequences. The diverse issues associated with this paradox, from ecological crisis to structural racism, and their lessons for researching, defining, protecting, and ascribing value to 'the modern', will be the focus of the MoHoA conference at UCL in Oct 2022 and the activities outlined in this application. If successful, this collaboration will make one of the most significant contributions to decentring heritage theory and practice in more than a generation.